The University of Liverpool And Tesco plc

To develop novel rearing strategies to improve the health and welfare of dairy calves, growing and adult cows, with corresponding reductions to milk purchase costs.